Landfill GSHP

Dr Frederic Coulon
Senior Lecturer in Environmental Technology
Course Director of the Waste and Resource Management postgraduate programme

Department of Environmental Science and Technology School of Applied Sciences
Cranfield University
Building 40
Cranfield
Bedfordshire
MK43 0AL